The University of Manchester and Forth Engineering (Cumbria) Limited

To develop, embed and exploit advanced mechatronics and control systems expertise for application in bespoke robotic solutions for extreme environments.